Chemical Analysis of Quantum Dot Surfaces and Solutions

Quantum Science Ltd (QS) is an award-winning British materials innovation company that focuses on developing, manufacturing, and supplying quantum dots (QDs), nanomaterials and technologies for infrared imaging and sensing markets.

QS has developed a proprietary INFIQ(R) technology to manufacture colloidal quantum dot (CQD) materials as greatest potential platforms for next-generation defence, surveillance, machine vision, medical, automotive, consumer electronics, spectroscopy, and infrared imaging applications. QS INFIQ(R) CQD materials have advantages of tuneable optoelectronic properties across a broad spectral bandwidth, solution processability, substrate compatibility and high scalability at low cost. QS is supplying its INFIQ(R) CQD materials to customers who use them for short-wave infrared (SWIR) photodetectors.

To provide our customers with the best materials offering the greatest device performance, it is necessary to have a detailed understanding of the effect of organic ligands utilised in the CQD synthesis and residual impurities from ligand exchange process on downstream processes such as ink formulation and device fabrication. Such insights can be obtained via development of direct measurement and characterisation techniques for the CQDs and ink formulations.

QS does not have in-house expertise and facilities to solve these measurement problems and propose to collaborate with the scientists from the National Measurement Laboratory (NML) at LGC group who have cutting-edge facilities and specialised expertise. This project aims to develop reliable techniques and direct measurement systems to quantify ligand composition, impurities, and their interaction with of INFIQ(R) CQD. These will provide feedback on the efficiency of ligand exchange processes and ink formulations, and establish tools for material quality control.

Overcoming such measurement challenges will improve QS' product competitiveness, advance customers' device performance, increase sales, gain more market share, and open new markets.